Mathematical modelling of microfibre release by washing machines

When clothes are washed in a conventional washing machine, microfibres are shed by the clothes due to the mechanical action. A typical wash cycle can release at least 700,000 microfibres into the water stream. These microfibres make up around 35% of all microplastics in our oceans, and it is estimated that each person in the UK produces on average 243g of microplastic fibres per year. The release of these microfibres into natural water streams via domestic appliance wastewater can have a catastrophic impact on sea life as well as having significant negative effects on human health via the food chain. Beko (an EU market leader in domestic appliances who are interested in studying the release and filtration of microfibres from clothes during washing machine cycles) have recently released a washing machine with the world's first integrated microfibre filter, engineered to remove at least 90% of microfibres drying a wash cycle.

In this project we aim to understand the release of microfibres, via production and filtration, within a washing machine. In the production, we wish to understand which forces play a crucial role in the removal of microfibres from clothing, and the subsequent shear forces on the fibres once they are released into the flow. Paired with the current integrated microfibre filter, we will also consider a novel separation technique, studied in mobula rays, to increase the lifespan of the filter. We will construct several simple mathematical models to capture the key dynamics, finding analytical solutions which remove the requirement of numerically challenging simulations. These models will be compared with experimental data generated by Beko, and will ultimately be used to make predictions on filter designs to increase fibre filtration efficiency and thus prevent microplastic fibres from entering the wastewater stream.

This project falls within the EPSRC Fluid dynamics and aerodynamics, Continuum mechanics and Particle technology, research area(s)'.